New Oxide Thermoelectrics

As global fuel sources continue to dwindle, the use of energy sources such as thermoelectrics allowing for the generation of electricity from what would otherwise be waste heat, are becoming more important. We will be synthesising and characterising oxide materials with thermoelectric properties based on preliminary work by the group, as well as targeting the formation of new materials. The aim is to develop reproducible synthetic routes of new materials with high figures of merit, using cost effective, air stable and abundant metal oxides